Product Passport through Twinning of Circular Value Chains

The constantly increasing demand of scarce resources and critical raw materials (CRMs), requires efficient usage of resources - reuse and recycling of materials- and responsible waste management and prevention. The circular economy’s model establishes a virtuous cycle where products and resources can be reused, repurposed and recycled to maximize productivity of resources, to reduce waste and by products that can become raw materials (RMs) entering in other industrial processes, thus reducing the depletion of natural resources and the overall environmental effects on climate change. Plooto aimsto deliver a Circular and Resilient Information System (CRIS) to support manufacturers in their green, digital and circular transition. CRIS enables waste reduction and end-to-end traceability of Secondary Raw Materials (SRM) through interconnected digital services for real-time decision making, monitoring and certification of materials and products. Plooto delivers: a) a transformation framework based on traceability strategies for materials/products per business case, with reference processes for SRM use from waste deposit to new products, and governance models for circular value chains; b) ICT tools for modelling product, production processes and supply chains, as an aggregation of individual component Digital Twins with cognition capabilities (cognitive Digital Twins – CDTs); c) Data will feed RM-recovery and waste dataspaces allowing the provision of material certification and product passport; and d) A circular sustainability balanced scorecard (framework+toolkit) to assess impact of decisionmaking at CDT level based on various KPIs. The solution will be piloted in three different circular supply chains demonstrating waste reduction, reusability of scrap and production by-products, operational improvement.